GAMA Observing 2009

The main objective is to study structure on scales of 1 Megaparcsec to 1 kiloparsec. This will include galaxy clusters, groups, mergers and coarse measurements of galaxy structure (i.e., bulges and discs). It is on this scale (< 1 Mpc) at which the role of the baryons in the galaxy formation process become critical and where our understanding of structure in the Universe breaks down.